JWST science exploitation - preparation activities

This grant will fund staff at the University of Leicester (UL), to undertake tasks in preparation for science exploitation of JWST data from the GTO and GO Cycle-1 observations. The two UL personnel are key members of MIRI-EC GTO teams and the large GO1 extragalactic survey programme 'PRIMER'. The funding will support preparatory work that we need to engage in to ensure readiness to analyse the GTO and GO1 data. This preparation work will be undertaken through to ~early-2023 (i.e. through the period of the first observing cycle during which the relevant observations will be made), including configuration, further development, optimisation and test, of reduction and analysis software pipelines and individual processing tools.
[JWST = James Webb Space Telescope; GTO = Guaranteed Time Observation; GO = General Observer; MIRI = Mid-InfraRed Instrument; EC = European Consortium.]